Birational geometry in positive characteristic

Algebraic geometry is the study of algebraic varieties, i.e. the sets of
solutions of a collection of polynomial equations. Even though algebraic
geometry started more than two thousand years ago, with the study of
the geometry of conic sections, such as circles, we still cannot completely
answer many simple and fundamental questions. For example, given a
collection of polynomials, with finitely many solutions, we would like to
know the number of these solutions. We know this number in many special
cases, and these cases have interesting applications in many different fields,
such as engineering and biology.

The goal of the Minimal Model Programme, started by Fields medalist
S. Mori in the 1980s, is to generalise the main results of the classification
of algebraic surfaces, due to Castelnuovo, Enrique and Severi, to higher
dimensional projective varieties. In particular, it predicts the existence
of a birational model for any complex projective variety which is as simple
as possible. The last decade has seen exceptional activity towards
Mori's programme, and it is very reasonable to expect that much more
progress will be made in the near future.

The aim of this proposal is to study new methods, by combining tools in
commutative algebra and birational geometry, which would improve these
results and solve some of the main open problems in the Minimal Model
Programme over any algebraically closed field.

Potential impact
Since the beginning of the last century, Algebraic Geometry has played a
central role in Mathematics and is widely applied into many different
disciplines, such as Physics, Cryptography, Robotics and Economics.
In particular, Birational Geometry has also proven to be a very useful
tool in Theoretical Physics, especially in String Theory.

The main goal of my research is to develop new techniques and tools
in the classification of projective varieties. The impact of such results
will be far-reaching; not only does it overcome one of the major obstacles
in the study of Algebraic Geometry, one may also expect that a deeper
understanding of Minimal Model Program will influence many other fields
where Algebraic Geometry and Commutative Algebra play an integral role.